States of Clay / Positions at Play: Squatting between Plasticity and Porosity

States of Clay / Positions at Play is a multidisciplinary approach to Material Culture of the body, a creative inquiry between Applied Art/Design with Bioarchaeology, extending into aspects of Bioengineering and Physical Education. Squatting Between Plasticity and Porosity shares a collective Earth-oriented investigation of bone health as speculative bioarchaeology of the Sedentary to examine the gendered materialities and cumulative forces influencing osteoporosis, sedentary
culture, sitting and screen technologies. Historical and autoethnographic investigations are critically interwoven as a response to the Anthropocene through ceramic-bone environmental adaptations, performative bioarchitectures, and social interactions towards a Bioart exhibition and collaborative studio-lab.